FIRsT Security and Pentration review

Security of our client’s data is extremely important to Orcuma Ltd. Orcuma Ltd would use the Innovation Voucher to appoint a supplier to perform a series of (additional) Cyber Security and Software Penetration tests against our FIRsT application and Orcuma Ltd’s Managed Service Provider.